Sustainable Retail Design: A Closed Loop Life Cycle Assessment strategy

This feasibility study will demonstrate potential new and innovative ways of designing and manufacturing retail fixtures that are environmentally preferable, based on 4G Designs’ sustainable approaches to retail design.